Axon and myelin damage assessed using advanced diffusion imaging: from mathematical models to clinical applications

People affected by neurological conditions, such as multiple sclerosis (MS) and spinal cord injury (SCI), face many years of struggle with a poor quality of life, often since a young age, that can lead to a shortened or even interrupted work career. Carers and support networks need to sustain these people whose life is increasingly devastated.The medical field currently employs all the strategies available to improve quality of life and to administer treatment strategies that are available, but there is still an urgent need for tools that could assist in the diagnosis and prognosis of these patients.In this project we are proposing to develop an imaging method that will clarify the mechanism of the damage that causes impaired function. With an improved knowledge on what is happening at a tissue level, doctors can understand the needs of individual patients who can, therefore, make informed decisions about their social and work life.In particular, if the mechanisms of damage are clearer, drug companies will be able to develop treatments that are specific to these mechanisms. Therefore, patients will be able to enter clinical trials if there is a high chance of success. This, in turn, will deliver drugs to the market quicker and doctors will be able to prescribe the right treatment to the right patient.This project is looking at developing mathematical models of how the water moves in the tissue. By taking into consideration the structure of the brain and spinal cord tissue, we aim at developing MR imaging (MRI) methods able to pick up differences between tissue that is damaged from the axon point of view from tissue that is damaged from the myelin sheath point of view. We will then test the new parameters in models of axon and myelin damage to make sure that our tissue model is a good description of what is really happening at microscopic level. Then, we will adjust the MRI protocol so that it can be run on clinical scanners in much quicker scan times. For achieving quicker scan times, we will need to programme the MRI scanner because our tissue model will require a lot of data, but we can do it by modifying the way we collect the data. We will also optimise the parameters that influence our sensitivity to diffusion so that we can collect only the most meaningful data. We will do this again through mathematical modelling and optimisation. We will have to adjust our MRI acquisition for the brain and the spinal cord separately because there are different challenges with imaging these two structures.The next step will be to test how reproducible our measures are by studying them in a group of 15 healthy subjects. Finally, we will acquire data in two pilot studies: one in patients with MS and one in patients with SCI. Healthy controls will also be studied in both cases. From these pilot studies we wish to test the workflow, from contacting the patient, to acquiring the data and performing the data analysis. We also want to test whether our new parameters are more sensitive to pathology than currently available measures sensitive to tissue changes, but which are not specific to myelin and axons. Finally, we will correlate the new parameters with clinical scores of disability and functional impairment.The ultimate aim of this study is to be able to provide new tools for a better understanding of pathology and providing more accurate treatment with a consequent improvement on the patients' quality of life. These tools will need to be embraced by MRI manufacturers and drug companies to become really useful for the medical field, and therefore for patients, their carers and society. We have planned a pathway to lead us to this long-term goal, starting by involving industry and charities in an advisory board to steer the future dissemination and development of what the tools that we will produce.

Potential impact
Who will benefit from this research? 1) Patients with neurological conditions and their carers through improved clinical outcomes; 2)The medical field, through the introduction of non-invasive in vivo imaging biomarkers of axon and myelin damage that will be available to clinicians and paramedical staff. 3)Society, because of the improvement in the health and clinical management of patients; in turns, there will be a more efficient distribution of resources, thus leading to increased economic prosperity ; 4)Private and third sector organisations (including charities) thanks to the introduction of new diagnostic and prognostic tools, improved technical and clinical skills and better knowledge. All these organisations aim to achieve an improved quality of life (QoL) for patients and their carers; for example, the Multiple Sclerosis (MS) Society of Great Britain and Northern Ireland is committed to bringing high standards of quality health and social care within reach of everyone affected by MS and to encourage and support medical and applied research into its cause and control . The International Spinal Research Trust states that they support both basic science and clinical research and aim to increase research capacity . With regard to industry, Philips Healthcare, for example, on their website states that they aim to achieve a people-focused approach that can help enhance patients' healthcare experience . How will they benefit from this research? 1)Patients will be diagnosed more accurately and earlier, will enter clinical trials if they are likely to benefit from the drug under investigation, and will be offered targeted treatments once they will become available. The majority of patients with MS and SCI are young and require long-term care; therefore the provision of better and earlier information on their condition will support carers in their role. 2)The medical field will benefit because of a deeper understanding of the mechanisms of damage and repair of the central nervous system (CNS), using non-invasive in vivo imaging methods that do not require ionising radiations, therefore safe for the user. A consequence of this improved knowledge will be the development of new and effective drugs. From the perspective of the clinicians, better diagnostic and prognostic tools will mean a step-change in patients' management and their treatment. 3) Society will benefit from having patients being able to work and pursue their careers for longer, thanks to an improved QoL and health. In addition, patients will be treated with appropriate drugs, improving their clinical outcome and therefore reducing costs by using effective medications. The reduction in costs and the increase in patients' working lives will increase resources. 4) Charities will benefit because they will see their goals achieved through improved patients' care. Private organisations, such as drug companies, manufacturers of MRI equipment, as well as software companies will be encouraged to take on the new technologies developed in this grant, which we will promote with high impact publications, thereby encouraging further R&D and securing funding for further research projects. Revealing and following more precisely the pathophysiology of damage to the CNS in patients with MS, SCI, but also other neurological diseases, would affect the discovery and marketing strategy of new drugs, eventually improving economic prosperity. Through partnerships with companies such as Philips Healthcare, acquisition methods and analysis will be further advanced to become real clinical tools. At present, this proposal will allow our group to increase the research capacity by adding three key players, developing cross-discipline interaction between a computer scientist, an MRI physicists and a clinical fellow. In future, the adoption by the industry of the new technique developed in our proposal will expand the research capacity of the public and private sectors.